PhD in Developing Novel Laser-driven X-ray Sources for Industrial Imaging

STFC are developing novel X-ray sources based on plasma accelerators driven by short-pulse, high power lasers. A new large-scale facility, the Extreme Photonics Applications Centre (EPAC) is under construction to specifically target industrial applications of these sources. The principal advantage of this source is that it is significantly brighter, producing several orders of magnitude more X-rays than the current laboratory counterparts. This means that a scan of an object can be achieved significantly faster and will be of increased quality. In this PhD, the successful student will be part of the team developing this next generation laser-driven X-ray source.